Supplement to Queen's University Belfast Consolidated Grant

Supplementary funding to our Consolidated Grant that will be employed to support our priority programmes.

Potential impact
Work will be advertised via PUS activities, while aspects of the programme are relevant to fusion studies and detector development.